Production of commercially scalable multifilament phosphate fibre tows

This project will create a working prototype of a phosphate fibre production facility. Phosphate fibres can dissolve in water to produce materials that are present in the bones and are useful in treating damaged and broken bones. Creation of this production facility will provide the phosphate fibres in a form that can be used to make fabrics and this will be demonstrated by one of the project partners. Fabrics are much more convenient to handle than fibres alone and can be transformed into other products, such as reinforced plastics. These plastics can also dissolve in water and be applied in medicine, but also in other industries where the ability to dissolve in water would be of benefit. For example, recycling is a key issue for the future.